Co-CREATE - Conditions for Responsible Research of SRM –?Analysis, Co-creation, and Ethos

Experimental research on solar radiation modification (SRM) is controversial and feared to distract from climate change mitigation or leading to dangerous SRM use. It is not clear whether and under which conditions and governance arrangements experimental SRM research may be desirable for reducing uncertainties and lowering the probability of problematic outcomes including unilateral deployment elsewhere. Co-CREATE seeks to help structure this decision problem through co-creative scoping, analysis, and engagement for the development of principles and guidelines. The project starts with a series of scoping notes that outline key dimensions of experimental SRM research including possible cases and their geographical, stake- and rightsholder, and regulatory implications, which ground the conceptual work. Co-CREATE then analyses and develops decision-support tools by asking what we can learn from governance analogues, and how various (risk) evaluation frameworks may help identify key characteristics of research proposals. Co CREATE furthermore analyses possible legal and procedural conditions including appropriate participation. Co-CREATE itself will for the development of these governance elements enter an extensive stakeholder and rightsholder dialogue that validates preliminary analytical work, ensures stakeholders’ diverse dimensions of concern are included, and strengthens deliberative capacity. Co-CREATE proposes guidelines and principles to facilitate decision-making by the relevant authorities on broader categories of experimental research of SRM as well as case-by-case decisions. A draft will be discussed at a Co-CREATE hosted conference and later refined based on feedback received. Proposed principles and guidelines will be grounded in a understanding of scientific merit, physical and political dimensions of risk and risk-attenuation benefit, and consideration of broader sets of values and concerns – co-creatively identified during the project.